the hookup

We are leading a new revolution in small business recovery through the development of a new way to do business. Developed and led by creative small and micro businesses for fellow creative small and micro entrepreneurs and freelancers, this platform offers opportunities to create business relationships that matter.Developing and harnessing the latest technological codes to offer practical solutions to the wants and needs of small, micro companies and freelancers, we are the new era in small business support and growth.